Heriot-Watt University and D M Orthotics Limited KTP 24_25 R2

To develop a method that generates evidence for clinical efficacy for compression burns garments and orthoses and to develop a tool that will facilitate the design of garments/orthoses that deliver a defined pressure.